SAGE: Sleep And Gambling in Early life — A Rapid Evidence Review

Sleep and gambling are important issues affecting the lives of young people. During adolescence and young adulthood, sleep patterns change as body clocks shift, responsibilities increase, and screen use becomes more common. These are also the years when many first encounter gambling, including lotteries, scratch cards, esports betting, online casino-style games, and in-game gambling such as loot boxes and other chance-based purchases. Although sleep problems and gambling behaviours often appear at the same stage of life, no previous review has examined the relationship over time or explored whether one may contribute to the development of the other. This project addresses that gap by focusing specifically on longitudinal and potentially causal pathways.
Poor sleep affects judgement, emotional control, and impulsivity, creating conditions that may increase the likelihood of engaging in risky behaviours, including gambling. Digital gambling forms, which are accessible at any hour, may disrupt sleep further by encouraging late-night involvement or generating stress and financial strain. Understanding which occurs first, and whether one behaviour increases vulnerability to the other, is crucial. If sleep difficulties arise earlier in adolescence and contribute to gambling initiation or harms in young adulthood, this suggests a possible causal route. If gambling disrupts sleep, this may reinforce harmful cycles that intensify over time. Clarifying these sequences is essential for practical prevention efforts.
Both sleep and gambling harms are shaped by inequality. Young people from deprived backgrounds, those with care experience, neurodivergent young people, and those living in rural areas face higher risks of sleep problems and gambling-related harms. The review will therefore examine whether the relationship between sleep and gambling differs for groups who already experience significant disadvantage. This will help identify where early support may be most effective.
The SAGE project will bring together evidence on how sleep and gambling are associated across ages 10 to 24, with particular focus on studies that track young people over time. It will examine whether poor sleep predicts later gambling, whether gambling affects subsequent sleep, or whether both develop together in a bidirectional cycle. It will also assess whether studies account for factors such as deprivation, gender, neurodivergence, and care experience, which can shape both sleep health and gambling vulnerability.
This work will be carried out through a systematic review following PRISMA 2020 guidelines. Evidence will be sourced from scientific databases, grey literature, policy reports, and materials relevant to digital and youth gambling. Studies will be screened using clear criteria, with priority placed on longitudinal designs, repeated measures, and research that allows assessment of timing or direction of associations. Where possible, statistical techniques will be used to summarise the strength and direction of these relationships.
The findings will directly support prevention, public health planning, and clinical practice. If poor sleep is identified as an early-life risk factor, this would support school-based sleep education, healthier start times, and targeted interventions for vulnerable young people. If gambling is shown to harm sleep, gambling support services could integrate sleep screening and structured guidance. Policymakers will gain clearer insight into where investment in sleep health may reduce gambling harms across the population.
The review will produce a technical report, policy brief, evidence map, and a plain-English summary co-designed with young people and caregivers. All outputs will be openly accessible and designed to support decision-making across research, policy, education, regulation, and healthcare.